Coventry University and NPL Management Limited

To develop a novel process to deposit and attach silver nanoparticles on to fibres enabling the selective metallisation of fabrics for "smart" wearable technology. Produce a "smart" fabric demonstrator to validate technology.